Advanced technologies for radiobiology and clinical radiotherapy

Potential impact
The long-term objective of the research programme is to transform the delivery of proton- and ion-beam therapy using a system that is:
* Automated and is capable of adjusting the dose delivered in real time based on measurements of the position of the patient, tumour, organs at risk, and the dose-deposition profile;
* Capable of delivering a range of ion species from protons to carbon ions over a wide variety of dose rates, up to and including those required for FLASH radiotherapy, in the same treatment session; and
* Has a footprint small enough that provision of the therapy can be distributed across the country.
The societal benefits of the substantial increase in access to advanced proton- and ion-beam therapy for effective cancer treatment that would result from the successful execution of this programme is clear.

To lay the foundations of the technological programme required to deliver the programme outlined above we have formed an multidisciplinary collaboration composed of clinical oncologists, medical and academic physicists, biologists, engineers, and industrialists. We propose to take a holisitic `system' approach to the delivery of the programme. This requires that various technological developments required to implement a full system are brought forward in parallel. The creation of a project team that has the diverse skill set and motivation to take the project forward to deliver the long-term goal is a clear priority. Further, the sustainable development of the programme from proof of concept to spin out will require staff with a breadth of experience across the disciplines. The series of meetings and networking events that will be scheduled as part of our proposal will further enhance the collaborative network which will deliver our overall aims and goals.

We will prove the principle of the laser-hybrid accelerator system within a facility dedicated and utilised for radiobiology research. This facility will enable further characterisation of the radiobiological effects of proton and ion beams, particularly at the molecular and cellular level, leading to a significant scientific impact. Specifically the collaborative team has expertise in examining the impact of ionising radiation on cell survival in different tumour models linked with effects on DNA damage and repair, which will be used to deliver the current proposal for increased scientific knowledge and gain. Overall, our proof-of-principle system has the potential to deliver a step up in clinical capability by improving the delivery and efficacy of particle-beam therapy for the benefit of cancer patients. As well as the societal impact that this will achieve, we will engage with industrial partners to place the UK in a unique position to generate substantial economic gains through the industrialisation of the novel techniques that this proposal will develop.